How common are alcohol problems in the UK Police Service and what is the level of comorbidity with mental health problems?

Background: There is a dearth of research on alcohol use and associated risk factors, in the UK Police Service. Australian data suggests that 35% of police met the criteria for increased risk and high-risk alcohol use (defined as AUDIT scores above 8 and 16, respectively). High-risk alcohol use is more common in the UK Armed Forces than the general population and we may expect a similar pattern in police, due to occupational similarities, such as frequent exposure to trauma, shift-work and the male-dominated culture.
Aims: This PhD research aims (i) to identify the prevalence of high-risk alcohol use (defined using the UK chief medical officer's guidelines) within a representative sample of the UK Police Service and the co-occurrence with mental health problems; (ii) to compare alcohol use in the UK Police Service to the UK Armed Forces; (iii) to examine whether mental health and occupational stress predict future use of alcohol and (iiii) to qualitatively explore social theories relating to the drivers of high-risk alcohol use in the UK Police Service and its social consequences.
Methods: To review the existing literature, a systematic review and meta-analysis will be conducted, to determine the prevalence of increased-risk and high-risk alcohol use across occupations with an increased risk of trauma exposure, i.e., first responders, health care workers, armed forces personnel, train drivers and journalists.
For the first aim, we will use The Airwave Health Monitoring Study which recruited police from all police forces in England, Scotland and Wales which used Airwave, a Terrestrial Trunked Radio (TETRA). Data was collected from 40,986 police personnel between 2004 and 2012. The study included the following measures: age, sex, marital status, ethnicity, educational attainment, years in the police service, salary, rank, children under 18 and smoking status. Assessment of mental health included self-reports of depression, anxiety and post-traumatic stress disorder (PTSD), in addition to occupational stress. Alcohol use was measured using a past weekly drinks diary, using the UK chief medical officer's guidelines to determine increased-risk and high-risk alcohol use. Prevalence estimates with 95% confidence intervals for high-risk alcohol use will be reported. The associations between demographic variables, mental health and occupational stress, with alcohol use as the outcome, will be determined through regression analyses.
For the second aim, we will combine the Airwave Health Monitoring Study and the King's Centre for Military Health Research cohort study. The datasets will be matched on year of data collection, age and educational attainment, using entropy balancing. We will use logistic regression analyses to determine differences in alcohol use.
For the third aim, we will use follow up data from the Airwave Health Monitoring Study from approximately 9000 police personnel. The follow up data was collected from 2015 onwards, using the same measures as the first wave. Structural equation modelling will be used to determine the associations between alcohol use at wave 2, with occupational stress and mental health at wave 1.
For the final aim, we will conduct semi-structured telephone interviews with police officers who meet the criteria for high-risk alcohol use, to explore the drivers and consequences of high-risk alcohol use. The qualitative data will be transcribed using NVivo and analysed with thematic analysis.
Implications: The present research project will provide much needed representative data on the prevalence of high-risk alcohol use in the UK Police Service, advancing academic research on mental health and risk-taking behaviours in an occupational groups commonly exposed to trauma, such as those identified in the systematic review. The findings of this research could be used to inform the development of tailored interventions for alcohol problems in UK police.